Using quantum error correction to enhance quantum technologies, such as quantum sensing

Quantum technologies, by harnessing the powers of quantum mechanics, hold much promise, but this promise is hindered by the inherent fragility of quantum data, and quantum states in general. Quantum error correction is a
solution for this, but implementations may be complex. Recent progress in near-term quantum error correction has shown how quantum error correction can be performed in a simple way, using quantum control techniques on permutation-invariant quantum error correction codes.

The implementation of quantum error correction procedures are usually considered independently from the quantum technology considered, apart from full-scale quantum computation applications. By optimising the quantum error
correction for the specific quantum technology use-case, there is a lot of potential to greatly improve the performance of quantum technologies in the face of decoherence.

The project aims to investigate quantum error correction codes for use in a near-term setting, and explore their potential for applications in various quantum technologies.